Sexual conflict in a fly with unusual sex determination

Sex determination are remarkably variable. This variability has been proposed to
reflect conflict between between the sexes. Here we test this theory in flies with
extreme sexual conflict and rapidly evolving sex determining mechanisms